The Royal College of Art and Cartwright Pickard Architects Limited

To develop a low-cost, aspirational ‘Later Living’ housing model inc. exemplar build project, integral to currently declining town and city centre communities. Model embeds world-leading inclusive design and ageing expertise within architectural innovation, pioneering new ideas to disrupt market stagnation